Graphite for High Tech Industries

Sedgetech's funding from TSB allows a feasibility study to examine extraction and purification of graphite from waste materials. High purity and large crystal size graphite underpins a number of important development areas (Li ion batteries, super capacitors, exfoliated graphene) and hence demand is driving price as natural resources are scares. Other countries are investing in graphite extraction from minerals sources (Norway, Finland, Canada) but UK lacks a natural supply, hence investment in recovery from waste makes sense to satisfy this increased demand.
Building on current technical knowledge, Sedgetech will provide samples of refined graphite to end-users for assessment and for the development of specifications. The information provided from this feasibility study will allow investors to make an informed decision when funding exploitation of this opportunity, providing new jobs and growth for the UK.